The University of Leicester and PJ Care Limited

To establish a novel methodology and processes that will improve personal care planning and management in Care centres, with the objective to better respond to the needs of residents with neurological conditions.